Design, build and testing of a 50 kVA SiC BJT inverter as a building block for high-power HVDC inverters

This project is a collaboration between Zagres Limited and Cambridge University Engineering Department (CUED) and aims to study, prove and quantify the performance and economics of a newly developed Silicon Carbide Bipolar Junction Transistor (SiC BJT) technology through building and testing a prototype 50 kVA SiC BJT inverter as a building block for High Voltage Direct Current (HVDC) transmission applications. The SiC BJT power module technology has voltage, frequency and thermal ratings substantially greater than existing Si-based modules, which can significantly reduce size and enhance reliability and efficiency of power electronics inverters. These benefits will contribute to reducing the cost of energy for offshore renewables.